Kynekt IQ

The proposed project is a software development. Data integration is a significant issue for
companies with multiple databases. This often comes about through the merger and
acquisition activities of businesses; leading to a situation where the company has multiple
databases with duplication of customer records. To gain a view of all of the company's
involvements with customers, they have a requirement to merge existing databases into one
on a regular basis, in order to provide one single customer view. Traditionally this is
performed by batch integration, which is costly and only partially effective as there is
significant latency without real or near time processing.
The Kynekt IQ project aims to develop a new data integration system with a fundamentally
new architecture that provides near real time access to the system, distributed data
processing and storage, and the ability to offer the solution as a cloud based service.
There will be a range of customer benefits from this, primarily the ability to process in near
real time, the ability to access data, the facilitation of a range of unique data integration
products ands services to be used with such a system and finally the ability to provide this as
a service making it more viable for smaller organisations.